Manchester Metropolitan University and F Parkinson Limited

To develop and embed a management strategy in order to create and capture greater value for the organisation, stakeholders and the construction industry